Definitively characterise DNA damage in complex DNA structures, from supercoiled DNA to replication intermediates. 2. Determine how binding of key DNA

Definitively characterise DNA damage in complex DNA structures, from supercoiled DNA to replication intermediates. 2. Determine how binding of key DNA repair factors (e.g. PARP) alter the structure of damaged DNA molecules.